Using human IPS cells to identify genetic variants that inluence cellular differentiation

The project will contribute to the Wellcome Trust/MRC-funded Human Pluripotent Stem Call initiative which is using human iPS cells from healthy individuals to understand the genetic basis of inter-individual variability of cellular functions. By applying cell-based assays to distinguish causative from correlative genetic variants in healthy and diseased individuals we aim to develop an in vitro approach to precision medicine.